Providing realtime Information for Personal Travel (PIPT)

PIPT will help develop ‘Carbon Diem’ (conceived by Carbon Hero, working with industry partner InterfaceFLOR, sustainability and UX experts Wax-RDC and dissemination advocates from the Centre for Sustainable Deisgn), a mobile software application enabling organisations to encourage individuals to adopt efficient travel behaviour. The software uses automated GPS tracking in combination with a unique on-board algorithm to monitor users’ travel, then calculate and display each journey’s carbon impact. The software empowers the user by demonstrating relevant consumption data graphically, in real time, with all the relevant metrics for making informed travel choices. Individuals have been slow to change their travel behaviour, however, organisations, whether private or public, have strong influence over individuals’ behaviour and a clear incentive to implement change, with new regulations based on the Climate Change Act 2008 (CCA08). The objective for this project is to provide the incentive for a behavioural shift to reduce congestion and CO2, utilising public and private organisations as the catalyst. The software will become integral to a main driver for changing travel behaviours – corporate management pressure.